The Cloud of Unknowing: a rhetorical 'how-to' manual for contemplative practice

My research will investigate The Cloud of Unknowing and its related treatises as a highly sophisticated rhetorical
instruction manual that functions as a practical guide to the practice of contemplation. My project will explore the Cloudauthor's engagement with his inherited rhetorical tradition, his connection with scholastic thought, and the influence he
draws from contemporary contemplative writers, to contextualize and deepen our understanding of his complex language
and style. I will compare his work with rhetoricians of late antiquity, such as Augustine, scholastic writers including
Thomas Aquinas and Hugh of St Victor, and influential contemplatives such as Richard of St Victor and Thomas Gallus,
to broaden my understanding of his approach to contemplative practice itself, and its articulation in language. My project
will explore the theological principles that underpin his ideas, along with his attitude towards intellectualism. I will suggest
that his pragmatic, preachily approach to teaching aims to clarify rather than mystify, in spite of the linguistically and
theologically difficult material he discusses, and his that his texts are thus a 'how-to' manual for contemplative practice. I
hope to support this idea by exploring reader reception of his texts, and the extent to which this is in line with the reading
I propose.